GoNaturePositive!

The world’s economic systems do not currently recognise the value of nature to planetary and human health, and mainstream economic drivers negatively affect the natural world both directly and indirectly. The degradation of land and marine ecosystems undermines the well-being of billions of people, costing about 10% of the annual global gross product. However, the restoration of nature presents enormous economic opportunities. The idea of a Nature-Positive Economy (NPE) – an economy that fully considers environmental
impacts and sustainability, and works to actively improve the state of nature – and the pathways towards realising it remain poorly understood. The ambition of GoNaturePositive! (GoNP) is to provide much-needed clarity and direction through a transdisciplinary consortium adopting a multi-stakeholder approach for systemic change, with nature-based solutions (NBS) and nature-based enterprises (NBEs) at its core. Five European and one Global Pilot (covering Agri-Food, Forestry, Blue Economy, Tourism & the Built Environment) will be co-created with industrial, political, NGO and societal stakeholders. In GoNP we will deliver a clear definition and conceptual framework for the NPE, a roadmap proposing policy and governance pathways towards a NPE, blueprints for ground-breaking solutions to stubborn roadblocks, and demonstrations of what a NPE could look like on the ground. GoNP will demonstrate how nature-positive practices can generate multiple benefits for people and planet while reducing business risk and attracting increasingly nature-sensitive investors. It will pay particular attention to the role and potential of NBEs, developing unique platforms and capacity building measures to help them scale for maximum nature-positive impact. Finally, we will cultivate Nature-Positive leadership, harnessing the commitment of an Impact Board of multiplier networks towards achieving a long-term shared vision of the Nature-Positive Economy.